EcoTool

EcoTool provides additional functionality to Pentaxia's carbon fibre reinforced polymer (CFRP) tools. Built-in carbon fibre Joule heating enables one-shot manufacturing of large (over 4-metres) composite aerospace components that would otherwise require the acquisition of a large autoclave which is prohibitively expensive. Heated tooling offers many efficiency savings;

* 90% reduction in energy usage,
* Lower upfront cost,
* No tool transfer in and out of an oven or autoclave,
* Ability to monitor and control the cure cycle with increased accuracy using embedded sensors and zoned Proportional Integrated Deviation (PID) control.

Mass adoption of Joule heated tooling in the aerospace industry would enable increased rate and volume production whilst reducing energy, environmental impact, and cost of production. Composite design engineers will be unconstrained by size to create lighter weight, higher strength components, providing cost, time, and weight savings due to EcoTool technology enabling one-shot, large component manufacturing.